Pollution impacts and antimicrobial resistant pathogen dynamics across terrestrial, estuarine and marine environments

The impact of environmental change on pathogen dynamics and AMR evolution from riverine to coastal environments are particularly vulnerable to chemical and microbial pollution that impact ecosystem services and human health. Antimicrobial resistant (AMR) bacterial infections are an emerging societal threat, with approximately 5 million deaths per year globally associated with bacterial resistance to antimicrobial drugs commonly known as antibiotics. It is accepted that the environment plays an important role in the evolution and transmission of AMR, however the dynamics of drug resistant bacteria within river catchments and receiving coastal waters are poorly understood.
Project aims and methods: The student will work with a scientific team at Exeter and Bangor recently awarded a 10M Euro grant to study coastal pathogens and climate change. Culture based methods, quantitative PCR and metagenomic approaches will be used to generate laboratory and field data that will inform understanding of catchment scale process associated with increased transmission risk. In vitro, experimental approaches will be used to understand impacts of future climate change scenarios on AMR evolution and pathogen survival that will also inform models. This interdisciplinary project will provide training in catchment scale and coastal processes, molecular microbial ecology, evolution and elements of modelling supported by a diverse supervisory group with expertise across relevant subject areas.
Project Partners: The student will also work with partners in the Environment Agency, giving experience of working across academic, NGO and government sectors.